AFCAD (Advanced Fuel Cells for Aviation Decarbonization)

The AFCAD (Advanced Fuel Cells for Aviation Decarbonisation) Project will deliver a critical technology for scaling zero-emission propulsion for the multi billion dollar global regional aviation market.

Through the advancement of high temperature polymer electrolyte membrane (HTPEM) fuel cell technology, the project will enable zero-emission propulsion for regional aircraft (turboprops and jets) up to 90 seats.

Supporting the ATI's Destination Zero/Fly Zero Strategies, and the Government's Jet Zero Strategy, AFCAD can also provide the foundations for clean propulsion systems for narrowbody aircraft, a massive potential market and significant contribution to tackling climate change.

Low Temperature PEM (LTPEM) fuel cell systems have been proven in flight for 20 seat aircraft via the ATI HyFlyer II Project led by ZeroAvia and identified as one of the Jet Zero Strategy's six major achievements to date. However, for larger aircraft it is necessary to improve the energy-to-weight ratio of the fuel cell systems, which necessitates moving to higher temperature fuel cells.

AFCAD will focus on research, build, test and evaluation of HTPEM stack technologies (bipolar plates (BPP), membrane electrode assembly (MEA)) and their integration into a stack, with four main metrics being improved: Power Output, Specific Power, Efficiency and Durability.

These technologies will be taken from TRL 3 to TRL 5 by sophisticated test campaigns of components and systems in collaboration with the University of Coventry and University of Kent, while the University of Sheffield's Advanced Manufacturing Research Centre (AMRC) will collaborate on manufacturability and supply chain development, preparing the ground for this technology to be rapidly integrated into the UK's advanced manufacturing base.

AFCAD can catalyse UK global leadership for zero-emission flight technology and advanced fuel cell development, helping to realise the vision of the UK as a Science Superpower and centre for green advanced manufacturing.